Personalised medicine using Data Analytics and Artificial Inlligence

The project will explore the interaction of genomic and clinical data using a variety of machine learning techniques. The focus will be on building predictive models that are personalized to specific cohorts of patients.